Elizabeth Cromwell, Lady Protectress, and Political Culture 1647-1665

I would like to investigate what the role of Oliver Cromwell's
wife, given the title Lady Protectress, was understood to be, and what this can reveal
regarding political culture, particularly conceptions of power.
In contrast to earlier periods, particularly late medieval history, where historians such as
J.L. Laynesmith and John Carmi Parsons have provided a clear idea of what the role of the
queen was, the role of the consort in the early seventeenth century has not been clearly
outlined, and the significance of Elizabeth Cromwell's role of Lady Protectress has not been
considered at all.
Academic interest in Elizabeth Cromwell, the wife of Oliver Cromwell, has
been very limited. In his ODNB entry, Peter Gaunt outlines Elizabeth's presence at public
events before and after her husband's elevation to Lord Protector, and that she was styled
Lady Protectress, and after her husband's death as her highness dowager. He also argues
that while she did feature in royalist newsbooks and propaganda, no one at the time
claimed she had a significant political role, and while she may have had some limited
influence with her husband, there is no evidence to support this, and no member of her
family seems to have gained advancement through her. However, even if she did not have
a political role, she was still of value to royalist propagandists, as has been demonstrated by
Laura Lunger Knoppers. Studying the cookbooks which purported to be the recipes of
Queen Henrietta Maria and Elizabeth Cromwell, she has highlighted the importance of domestic language for legitimising or delegitimising political power, arguing that a portrayal
of Elizabeth as vulgar and common was designed to reinforce the restored monarchy.